Convention, Custom and Constitutionality - Traditionalist Nationalism in the 'High Commission Territories,' 1919-39

This project will examine traditionalist nationalism in the 'High Commission Territories' (HCT) states of Lesotho, Botswana and Swaziland during the interwar period. The interwar was vital for traditionalist nationalist movements, whose bases were situated in rural milieu and whose ideas were often rooted in local politics. The nationalism exhibited in these countries during the interwar period confounds assumptions that nationalism was initiated by the experience of WWII and widens the discussion surrounding African nationalism.

In Lesotho, Botswana and Swaziland traditionalist nationalism emerged from different sources but each shared some key commonalities. Notably each movement featured a syncretic ideological outlook combined with a presentation of their transformative agenda as rigidly respecting established cultural conventions of law and government. Whether it was Lekhotla La Bafo (LLB) in Lesotho, the activities of Simon Ratshosa in Botswana, or the expansion of the Liqoqo council in Swaziland, all three saw the development of nationalist activism.

This study aims to use a variety of private and public transcripts produced from both anti-colonial activists and British officials. These rural anti-colonial groups often left a wide-ranging repertoire of sources due to being closely monitored by the colonial state. We have significant insight into their activities and worldviews. I will make extensive use of the colonial records at the National Archives located in Kew (TNA), the Royal Archives of Lesotho located in the British Library (BL) along with the national archives of Lesotho, Botswana and Swaziland; located within Morija, Gaborone and Mbabane respectively.

Through examining these sources my project's primary contributions to the historiography of African history will therefore be threefold. Firstly, it will demonstrate that traditionalist nationalism as its own unique entity, seeming to combines aspects of a 'nativist movement' with modern nationalism. Secondly, it will challenge the assertion made by previous studies that it was only after WWII that diverse forms of African mobilization began. Lastly it will reveal some unique exercises in nation building, which challenge the idea of western style nationalism was the only kind of successful nationalism in the African context.